The University of Birmingham and Nationwide Specialist Projects Limited KTP 22_23 R2

To develop in-house capability of Computational Fluid Dynamics to analyse, calculate and advise, on Smoke Technologies to better inform building design safety. The modelling based approach will increase build certainty in the design capabilities and safety procedures.